University of Lincoln and Metis Aerospace Limited

To develop the next generation of drone detection equipment by producing cutting-edge algorithms designed to decode and decrypt internal drone signals, thereby providing a robust evidence chain of drone activity to assist in the prosecution of careless, malicious and dangerous drone usage.